The mechanisms of portable negative pressure wound therapy on wounds

Negative pressure therapy has long been established as valuable tool in wound therapy to control exudate, provide barrier function, support wounds through the healing process and help with nursing care of patients. New negative pressure devices such as the PICO provides portable negative pressure therapy enabling the patient and clinical teams far greater flexibility in use. It has a unique mode of action through its proprietary technology enabling delivery of therapy beyond the wound to wider regions including the peri wound. The biological mechanisms by which the device works remains unclear and may help decipher which patients best respond to the device, stratify indications, and importantly identify novel mechanisms that could be further advanced to improve on wound healing.